Analysis of chemical processes regarding their energy and resource efficiency

The project is directly related to three EPSRC research areas: Energy efficiency, Process systems: components and integration and Resource efficiency.

It encompasses the analysis of various chemical and other industries with the goal of quantifying both material and energy efficiency, developing novel methods of quantifying the efficiency of chemical and other plants, developing methodologies of transitioning from equipment-level efficiency to site and industry-level efficiency etc. The combining quantity will be exergy to reflect not only the combination of materials and energy as a resource but also the fact that energy comes in different qualities with varying usefuleness.

The end goal is to provide insight and analysis of the chemical processes regarding their energy and resource efficiency. These insights and methodologies will feed into business and policy decision-making and lead to reduced energy and process-related CO2 emissions and reduced material and energy consumption.